Computer simulations of polymer additives in lubricants

The project is on the conformations, association, adsorption, and tribological properties of polymer additives in oil-based lubricants. Molecular-dynamics simulations will be used to calculate structural and dynamical properties to complement tribological and neutron/X-ray scattering/reflectivity experiments coordinated by Infineum. The student will work within an Infineum consortium involving Bristol, Edinburgh, and Warwick. It will incorporate on-site training at Infineum, and participation in experiments at central facilities.